The Logic of Analogy by Structural Similarity

Traditionally the Western conception of reasoning has been dominated by ideas originating with the ancient Greeks, the identification of consequence being the transfer of truth, with conclusions logically inheriting truth from premises. Eastern logics however, and much of our own everyday reasoning, commonly appeal to analogy by structural similarity and the transfer not of truth but merely of qualified belief.
For example if I know that my 10 year old nephew enjoyed a Christmas party in the local swimming pool I might recommend this possibility to a colleague who wishes to arrange a birthday party for her 9 year old daughter.

Whilst such reasoning is clearly not foolproof, recent results of the PI, proposed RA and A.Hill, have shown that one can supply a solid theoretical foundation for the RATIONALITY of reasoning by such analogical similarity within the framework of Pure Inductive Logic. These results suggest three further questions: What are the boundaries on analogy by structural similarity as a rationally justified mode of reasoning? Can we develop a logic of analogical reasoning by structural similarity? To what extent can the roles be reversed and Western, Aristotelian, Logic be explained as derived from this alternative logic of analogy?

These are the main questions that the proposed research intends to pursue.

Potential impact
The initial primary benefactors of the proposed research will be the academic communities detailed in the above `Academic Beneficiaries' section. In the longer term one would expect wider benefits to accrue through the following pathways.

Researchers in AI and IT are constantly monitoring ideas in logical theories of reasoning with an eye to possible implementation. Once published and disseminated, the proposed investigations into analogy with their direct link to transparent everyday argumentation would be prime targets for such consideration.

Rationality is a central topic within Philosophy (and the Humanities in general) because it is a key ingredient in the way we act, the decisions and judgements that we make, and the manner in which we justify them. Philosophers and Social Scientists are increasingly using their understanding of this concept to advise public and private bodies on issues of policy, the law, ethics, sustainability, education, advertising, entertainment, etc.. With the mathematical precision and clarity that we anticipate of our findings, and their planned widespread dissemination within that community, we would expect them to acquire relevance and influence in this pattern.

The proposed study of Indian and Chinese logics promises to foster a possibly better understanding of their heritage and culture in general.